Next Generation 'Spin-on-carbon hard masks' for the semiconductor industry

Irresistible Materials (IM) is developing next generation ‘spin-on carbon hard masks’ for the
semiconductor industry.
Since the 1970s computational capacity has doubled every 18 months, driven by the famous
Moore's Law. The end of Moore’s law is predicted but innovations in microfabrication have
allowed further progress. Computing and digital communications are now pervasive, leading
to a global ‘information age’ and changing lives in many ways.
Industry met this challenge by transistor miniaturization. The number of transistors ‘printed’
in a given area at a given cost has increased exponentially. Transistors are printed into silicon
using a technique called lithography, and continual lithographic improvements have sustained
progress. However, as devices have shrunk it is increasingly difficult to maintain the
performance of planar transistors (the most common type), as the insulating layer becomes so
thin that electrons leak across it. Leakage current is the primary factor constraining further
improvement – it increases power consumption (already 3% of the world’s electricity usage),
and leads to overheating and chip failure. In 2011 Intel announced that it would move away
from planar transistors, to the ‘tri-gate’ three-dimensional architecture. In April 2012 the first
tri-gate chips went on sale delivering twice the performance per watt. Cost-effective
manufacturability remains a key concern.
Irresistible Materials is specifically addressing materials requirements for cost effective
manufacture of next generation devices (such as tri-gate). The aspect ratio (height divided by
width) of such devices is directly proportional to efficiency – in order to be effective the
transistor must be tall and thin. Existing solutions are both cost-prohibitive and not easily
extended to enable future shrinkage. We have invented a new material to enable this high
aspect ratio device manufacture at low cost and with the capacity to extend to future
generations of microchips.